"They have hazarded lives and fortunes to serve his majesty": Royalist ideology and identity in Cromwellian Scotland 1652 -1660

The project will investigate the largely unexplored history of Scotland's Royalist partisans during the British
Commonwealth (1652-1660). This project aims to explain, for the first time, why it was that the forlorn Royal cause
attracted so much support during the inter-regnum. Using a broad range of sources, including Gaelic language material,
this will go beyond narrow military and clan histories to show why Scottish Royalists failed to reinstate Charles II, and
how they organised themselves as a movement.